Investigating the nature of reality by measuring the properties top quarks and Higgs bosons with ATLAS

Investigating the nature of reality by measuring the properties top quarks and Higgs bosons with ATLAS